RoBat RCI Development

Please see attached document "New RCI Product Opportunity" for a full explanantion
As the public demands more and more performance and services from the internet and mobile
phones (particularly video )the data rates through the backplanes used in these systems has to
increase. The current RoBAT S1 machine can confirm that backplanes which have data
speeds in the low Gbps (Gigabits per second, 1 Gigabit= 10 to the power of9 bits)will work
correctly when installed in a system. Much of telecommunications has recently moved up to
10 Gbps, there are plans to go to 40Gbps at the end of 2010 and some companies like Cisco
Systems are already talking about 100+ Gbps. Companies like Agilent and T~ktronix already
make MANUAL equiment (costing around GBP80K) for testing the transmission of these
sorts of signals but nobody makes any AUTOMATIC equipment suitable for production
volumes. Our own existing customers are telling us thi~ will become a necessity by the end of
2010. We plan to incorporate the Tektronix manual equipment into our existing machine
chassis to produce an automatic machine. The difficulty which will have to be overcome is
how to interconnect the Tektronix equipment with "RoBAT interface modules" stored in our
machine and then subsequently with the backplane being tested without destroying the signal
quality.